WOMAD:HOME (Hear Original Music Everywhere)

WOMAD (World of Music, Arts and Dance) is a long established and award winning festival that currently takes place each year in the UK, Australia, New Zealand, Spain (Caceres & Las Palmas), and Chile and has extended the programme to over 30 countries globally in its history. WOMAD:HOME (Hear Original Music Everywhere) is set to be a series of online concert experiences, featuring musicians from the UK and around the world, live-streamed to people's homes. The series will be in partnership with the experienced sound engineers at Real World Studios and live sound experts d&b audiotechnik - known for their Soundscape immersive sound system. Together we will deliver beautiful and immersive 360-sound, designed for headphone listening.

Curated by WOMAD's festival producers, the quality of the performances will be outstanding, featuring some of the best musicians the UK has to offer. There will be eight concerts, one a week, available to watch online free of charge and worldwide. All of the musicians' recordings and post-production will take place within the working restrictions of COVID-19\. WOMAD:HOME will feature non main-stream artists (lineup TBC) who have had performances cancelled.

WOMAD is renowned for finding 'the best music you've never heard' - the WOMAD:HOME Concert Series will be no exception.

Any extension for impact funding would mean we can develop the platform and move forward into development of a sustainable commercial model; whether that be in the form of subscription to a member’s club, pay per view, or pay per download. There would be 3 main elements to this research; Content – 2 more performances done in different ways to the first 8, Commercial – audience research and licensing framework, and Technical Development including website, app and customer service.